High-low flows - demonstrating farm business and environmental benefits to manage water extremes in agriculture

The National Framework for Water Resources (2025) sets out changes to water resources planning, with significant licensed reductions planned to meet "Environmental Destination" targets. In many catchments reductions of between 20 and 80% are expected, with profound impacts on farming enterprises. Farm businesses dependent on direct summer abstraction will need alternate sources of water supply, including 'scalping' high flows into reservoir storage.

Working with farmers in Shropshire this project will demonstrate the business and environmental benefits of harvesting 'high flows'. A prototype tool will be evaluated and demonstrated to show how it can provide farmers with better 'line of sight' to reduce their vulnerability to flow extremes by exploiting opportunities to 'scalp' high flows into storage. Project benefits include (i) helping farmers understand when river flows will drop below or rise above defined Hands off Flow (HoF) trigger thresholds, (ii) assisting decision-making on whether to irrigate or postpone in response to licence conditions or imminent HoF triggers, and (iii) helping farmers optimise the timing of abstraction from multiple sources, thus reducing water risks to crop productivity.

Key stakeholders including Water Resources West (WRW), the NFU, IDB Strine and UK Irrigation Association have agreed to support our farm demonstration activities.